Biological and pathological characterisation of novel plasmid-carrying avian Chlamydia abortus strain 84/2334

Technical abstract
Recently we have characterised the genome of a novel chlamydial strain, named 84/2334, which is evolutionary related to mammalian Chlamydia abortus species, which has evolved from avian chlamydial species Chlamydia psittaci. The strain possesses an extrachromosomal plasmid, similar to that found in most C. psittaci but not in C. abortus. Current commercial vaccines against C. abortus have some limitations: inactivated vaccines having lower efficacy and live vaccines that can cause infection and disease. The ability to transform and manipulate the genomes of human chlamydial species via their plasmids, means it may be possible to do the same for this 84/2334 strain and thereby develop a novel vaccine to protect animals from C. abortus infection and disease (ovine enzootic abortion or OEA). Before attempting to develop a novel mutant strain, it is important to establish whether 84/2334 is biologically and pathologically similar to mammalian C. abortus strains, thus suitable for vaccine development studies.

To do this we will compare the infection dynamics of the 84/2334 strain in vitro with representative strains of C. abortus and C. psittaci in their target host cell and a common mammalian epithelial cell line used for growing chlamydial species. We will specifically investigate the maturation of the developing chlamydial inclusion by electron microscopy. This will identify whether the strain has a short (like C. psittaci) or longer (like C. abortus) developmental cycle. We will compare RNAseq profiles of 84/2334 and C. abortus strains at different time points in the cycle to identify similarities and differences in key expressed genes (pathogen and host) that are linked to pathogenesis. Then we will determine the pathogenic potential of strain 84/2334 in an established C. abortus pregnant sheep challenge model to see if the strain results in infection and disease indistinguishable from typical OEA.